DigitalEYE - Next Generation Ground System for Future Flight Operations

DigitalEYE is a next-generation ground control system developed by SLiNK-TECH which will enable high capacity future flight operations. It will provide critical landing zone situational awareness for mixed use airspace, with integrated UAM and drone/UAS operations. We will ensure safe operations through digital observation, connectivity and monitoring for deployment of air vehicles in temporary or permanent landing sites.

DigitalEYE is being developed to meet the needs of a wide range of mixed-air operations including Urban Air Mobility (UAM) and UAS/drone operations. When deployed, the system will enable situational awareness for varied uses cases. The project is aimed at lowering the barrier to entry for businesses needing to add mixed-air operations to their offerings.

For this FFC Strand 1 Project, SLiNK-TECH will partner with the University of Bristol (UoB) Flight Lab to provide a proof of concept demonstration for the integrated DigitalEYE system. The rapid development program will conduct a series of live trials at the Bristol Robotics Laboratory & UoB Fenswood Outdoor Flight Facility. We will prove the technology concept and lay the groundwork for future industry collaborations both through the Future Flight Challenge and in external partnerships.

SLiNK-TECH's DigitalEYE is a vital key enabler of high capacity future flight operations. This FFC Strand 1 Project will provide the data and key systems integration required to partner with larger scale operators in future FFC projects and external industrial initiatives. Air vehicle ingress, egress and ground operations is a high-risk element for flight operations, and DigitalEYE is a vital component of ensure smooth and safe transition to mixed use of high-density air space operations.